Q-MOTION: Quantum Monitoring for Transport and Infrastructure Operations

**Quantum Monitoring for Transport and Infrastructure Operations (Q-MOTION)** is a feasibility project to explore how next-generation quantum sensors can improve the safety, reliability and lifetime of high-energy battery packs used across transport. The team will evaluate optically pumped magnetometers (OPMs) which measure tiny magnetic fields produced by electrical currents inside a battery. By placing small sensor arrays outside the enclosure, the system can create a picture of how current flows through the pack without opening it or making contact.

The project focuses on two practical uses. First, in manufacturing, the sensors could help identify issues such as imperfect welds or interconnect faults more quickly and with fewer false positives than existing methods. Second, in day-to-day operations, the same sensing approach could support rapid checks on battery health to guide maintenance and replacement decisions, improving fleet availability and reducing waste.

The work will produce two outputs required by the competition: a use case that sets out technical and user requirements, operational guidelines and system architecture for both manufacturing quality assurance and in-service diagnostics, and an outline business case describing the market need, benefits and route to market for a prototype in a potential Phase 2\.

The project is led by **CDO2** with specialist support from the **University of Sussex** for quantum sensing, **Hyperbat** for manufacturing insight, and **Transport for London** and **QinetiQ** for operational requirements, robustness and standards input. The expected benefits include better quality control, safer deployment of batteries and longer useful life, supporting the UK's goals for a more efficient, resilient and lower-carbon transport system.